Transformational singing: the impact of participation in LGBT+ choirs on the mental well-being of transgender and gender diverse individuals

This project will investigate the impact of group singing in LGBT+ choirs on the mental well-being for transgender
and gender diverse individuals in the UK. It will aim to develop our understanding of the complex and diverse
lived experiences of trans* singers and how these impact vocal music making, mental well-being and social
integration. The research will be a partnership with LGBT+ choirs, musical directors and trans* singers, so that
the obtained knowledge can directly inform practitioners and act as an impactful step towards raising these
historically silenced voices.